The Business of War: Military Enterprise and Military Revolution in Early Modern Europe.

The proposal is to publish a book of 100-120,000 words, already contracted with Cambridge University Press, which will bring together some five years of research on military privatization in early modern Europe. Though it is widely recognized that early modern European rulers made extensive use of mercenaries, with few exceptions this has not been placed within a much broader context of early modern privatized military activity. The governments of late sixteenth- and seventeenth-century European states sanctioned military decentralization on a scale not achieved before or since, covering every aspect of military recruitment, command, control and organization, the production, purchase and transport of food, munitions and military equipment on both land and sea, and the creation of elaborate networks of finance, production and distribution which were international in scope and operations. The scale and comprehensiveness of this withdrawal of the state from military activity has not been appreciated, still less the relative effectiveness of privatized warfare, both in military and financial terms. A better understanding of this phenomenon is important and significant for the military and social history of the period: how and why did armies composed of profit-seeking shareholders achieve impressive military results; what were the social consequences of privatizing military force and its support systems? Most importantly, it offers an alternative model for the relationship between war and the changing nature of state power, challenging the typical link between some form of 'military revolution' in the scale and organization of warfare, and the growth of state centralization and bureaucracy. The book will also address the - hitherto apparently unproblematic - question of why, if enterprise was not in fact disastrously ineffective and it could deliver military results at sustainable cost, many aspects of this system should nonetheless have been curtailed by states in the second half of the seventeenth and the eighteenth centuries? I will be exploring both the reasons for the decline of the system, but also emphasizing the extent to which many aspects of enterprise were not merely tolerated within later military systems, but consolidated and enhanced. I plan to support the argument throughout with integrated visual material - contemporary paintings and engravings, diagrams and maps - all of which will help clarify assertions about the nature of the system of military enterprise, and in particular my contentions about its relative effectiveness and sophistication. I hope that a scholarly approach, but a relatively accessible format and style, will help to disseminate the material of the book more widely, above all, given the burgeoning scholarly and public interest in the contemporary outsourcing of military functions to private contractors and companies. I have used an extensive range of printed primary sources while researching this project, but given its primary aim of offering a chronologically and geographically wide-ranging view of the subject, it will draw most heavily on extensive secondary works in German, English, French, Italian, Castilian and Dutch from the 18th to the 21st centuries.